Queen's University Belfast and Four Dee (NI) Limited

To develop the use of automation and robotics in the manufacturing process including robotic welding and scanning technologies to overcome product variation and low volume.